Program Evaluation under Heterogeneous Effects

In recent years, the utilization of data from randomized control trials (RCTs) or quasi-random settings has profoundly influenced economic research and policymaking. Program evaluation techniques, which analyze such data, play a crucial role. At a high level, program evaluation identifies individuals exposed to an intervention, either randomly or quasi-randomly, and compares them to the remaining population to discern the causal effect of the policy. For example, in late 2007, the government of Rio de Janeiro randomly assigned around 24,000 children to 10,000 available slots for free public daycare centres. By comparing children who won the lottery to those who lost it within a given daycare center, researchers evaluated the effect of publicly provided daycare on children's outcomes (Attanasio et al., 2022).
However, traditional program evaluation methods were developed under the simplifying assumption that the effect is uniform across all individuals (Angrist and Pischke, 2008). My pilot work revealed significant biases in these methods, particularly when policies have diverse effects on different individuals. For instance, my pilot work revealed that traditional methods could potentially inflate the impact of an unexpected hospitalization on medical spending and labor market outcomes by up to 10%. Recognizing these shortcomings, the primary goal of my research is to develop program evaluation methods that account for varying and heterogeneous effects, especially in the context of big data encountered in RCTs.
Quantifying heterogeneity across individuals with big data presents challenges due to the abundance of unstructured data like images, video, and text. Advanced econometric and machine learning (ML) techniques are necessary for preliminary analysis such as random forest algorithm in Wager and Athey (2018). The challenge lies in integrating these approaches to credibly estimate the overall effect. Once credible estimates are obtained, another challenge arises: how to inform policymakers about which individuals to prioritize intervention for, considering diverse effects and resource constraints.
Therefore my project’s overarching goal is to advance knowledge frontiers on the two challenges outlined above in two phases.

In the first phase, I will introduce a novel estimation method for the overall effect. Traditionally, averaging imprecisely estimated individual effects obtained from ML while allowing for completely arbitrary variation across individuals, results in an inaccurate estimate for the overall effect. I develop an innovative framework that employs a bound on the variation of effects across individuals, and reanalyze past influential RCTs to uncover more precise impact estimates.
In the second phase, I will develop a method to inform policymakers about the optimal allocation of treatment. Naively prioritizing individuals based on imprecisely estimated effects obtained from ML could result in an inaccurate treatment allocation scheme, far from optimal. The reason is that ML focuses on prediction, and I will adjust ML techniques for estimating the optimal allocation instead.

Potential applications include reanalysis of past influential RCTs to uncover more precise impact estimates and to design optimal treatment allocation strategies. These applications cover a wide range of sectors, including development economics (Attanasio et al., 2022) and healthcare (Finkelstein et al, 2012). I will develop user-friendly software packages so that policymakers and applied researchers can use the proposed methods even more easily. By the end of the project the results from my project will shed new light on how make more cost-effective and evidence-based policies, benefiting the broader community.